NetZeroFyer: an AI-based tool to help people and businesses make more eco- conscious purchase decisions

The world is currently facing a severe environmental problem, and both individuals and businesses must start making eco-friendly choices. However, one of the main challenges is that people often struggle to find reliable information to guide them in making environmentally conscious decisions. The project (**NetZeroFyer)** will develop an intelligent software/app for mobile/tablet or website plugin that can provide accurate and valuable information on the environmental impact of Household Appliances (HA) and Electric Vehicle (EVs) to promote eco-conscious purchase decisions (ECPD) in digital market environments. NetZeroFyer uses an AI-based realistic long-run payoff estimator and a behavioural mechanism named FAB to provide useful information and assist consumers in making informed decisions about HAs and EVs during online purchases. This will ultimately help in achieving the UK's **NetZero** target.